Optimising Field Production for Food and Nature

This project supports farmers in improving productivity, profitability, and sustainability by making more data led decisions when balancing food production with nature restoration.

Working with five partner farms, the project will trial a data-driven approach to land use planning. Using tools accessible to small scale farms that combine historical yield data, satellite imagery, and farm software, the project will help farmers understand how different zones respond to crop rotations, inputs, and environmental conditions.

In addition to optimising cropping strategies, the project will explore the potential of converting persistently underperforming land into environmental uses, which may offer better financial and ecological returns than cropping such areas.

The outcome will be practical, farm-specific strategies that support better decision-making. By helping farmers align cropping and environmental management with land performance, the project aims to improve profitability, reduce waste, and enhance resilience to environmental, policy and market changes.